Enhancing the perception of social facial cues using non-invasive brain stimulation

This project will examine whether brain stimulation and perceptual training can help to improve social perception abilities in healthy adults and atypical groups.

Even in the most fleeting social interaction, we are confronted with a wide array of social signals several of which are displayed by the face. Our ability to successfully interpret and use these signals is a critical feature of our everyday lives. In recent years we have made large strides in understanding brain mechanisms that we use for a range of our social perception abilities (e.g. emotion perception, person perception). This project builds on this by examining whether increasing neural activity in these brain regions can enhance our social perception abilities. To do this, the project will use novel brain stimulation techniques called transcranial direct current stimulation (tDCS) and transcranial random noise stimulation (tRNS). These techniques involve a small current (1-2milliamps) being passed between two rubber pads that are placed on the scalp. When current flows between the two pads, the brain area underneath them becomes more excitable. This makes the particular brain area more responsive to signals that it processes and it has been shown that if the excitatory stimulation is given while someone is training / learning a new skill (that recruits the brain area being stimulated) then the benefits of learning / training are enhanced and occur more rapidly.

The project will use these types to brain stimulation to examine whether we can facilitate face recognition and facial emotion recognition. This will include studies in typical and atypical groups (e.g. in developmental prosopagnosia - where individuals are unable to perceive the facial identities of other people). The project will also build upon recent studies using face-training paradigms to improve facial identity and emotion processing abilities, by stimulating the brain during training. Based upon findings in other domains, it is predicted that increasing excitability in brain areas shown to be involved in each task (i.e. person perception and emotion perception) will enhance specific social perception skills. It is also expected that pairing social perception training paradigms with brain stimulation will lead to training effects being boosted and lasting longer. The findings will therefore provide insights into the mechanisms of the brain that contribute to our social perception abilities and determine whether we can influence them in order facilitate social perception abilities in typical and atypical groups.

Potential impact
1) Academia
Several broader international academic groups will benefit including clinicians and social scientists in other fields. Short-term benefits for these groups will be achieved by supporting the development of innovative approaches examining mechanisms of social perception that will provide novel avenues for future studies in typical and atypical groups. Longer-term benefits may include potential methods to improve social perception abilities in groups with deficits in perceiving social perception cues.

Staff employed on the project will also benefit. For myself (PI), the grant will provide a timely stimulus to develop my research programme conceptually and technically. It will also allow me to develop networking skills with international collaborators involved in the project and the opportunity for international mobility via visits to Dartmouth College (USA). For the RA, it will enable the acquisition of skills in the use of non-invasive brain stimulation, the opportunity to engage in an international project, and experience in working with atypical groups. Each element will therefore promote the delivery and training of highly skilled researchers that will increase the economic competitiveness of UK research.

2) Industry
By aiding our understanding of mechanisms that contribute to the perception of facial cues the findings will provide immediate benefits to companies involved in developing face recognition systems. The findings will also highlight the utility of using non-invasive brain stimulation as a tool to aid social perception abilities, which may promote growth for brain stimulation companies in the UK and overseas (e.g. Magstim, UK). By determining the efficacy of brain stimulation and perceptual training to improve social perception abilities, the findings will also have the potential to provide longer term benefits to industries interested in developing services to improve social perception abilities. For example, extending the training paradigms to mobile applications for devices like the iPad may offer one avenue for future industrial collaborations / impact (one candidate to take this forward is Six-to-Start Gaming, whom I have previous links with).

3) General public
Short term benefits will include developments in our understanding of the mechanisms that enable us to perceive social signals from the face; how they can breakdown; and whether we can improve social perception abilities with perceptual training and brain stimulation. The findings will also directly benefit individuals with developmental prosopagnosia by determining the potential of non-invasive brain stimulation training paradigms to improve face recognition abilities in that group. A recent paper concluded that the potential for negative psycho-social consequences and occupational disability posed by DP is as great as that posed by conditions that receive professional recognition and support (e.g. dyslexia - [26]), so there is the potential for prominent long term benefit for individuals with DP.

The findings from this project will also provide insights into potential tools to improve social perception abilities more generally, which (if successful) will have long term benefits for broader groups with social perception deficits. For example, healthy aging has been linked to several declines in social perception, which have been associated with reduced levels of social competence and isolation [46]. The findings from this project related to ways to improve these abilities in healthy adults will therefore have the potential to benefit attempts to enhance the quality of life and well-being of older adults. Similarly, the training paradigms will also provide longer term benefits for individuals with other neurodevelopmental disorders linked to deficits in social face perception (e.g. Autistic Spectrum Disorders, William's syndrome) because they may be able to be extended to these groups in future work.